Goldsmiths' College and London Borough of Hackney - AKT4

To evaluate and optimise an innovative multidisciplinary treatment and recovery pathway and robust service monitoring framework for chemsex related dependencies, integrating sexual health, mental health and drug and alcohol services.